Co-Creating Citizen Science for Innovation

This PhD is focused on the vision to move from a 'contributory' to a 'co-created' model of citizen science (Bonney 2009) for the purposes of tackling issues of public interest at a local level, with a specific focus on conservation and sustainable development goals. The PhD student will work in collaboration with H2020 projects to help define opportunities and challenges as well as evaluate this transition. It will interrogate which conditions and approaches support 1) specific participatory practices critical for issue and question definition, expert, local and situation-specific knowledge, data analysis as well as, 2) innovations arising, be they technology, scientific, or social, and will test models, or interventions, for facilitating participatory practices. The student will have access to citizen science campaigns, participants and datasets, and will use observations and ethnographic methods to analyse activities and outcomes. In return the PhD will make a contribution to defining and developing Citizen Science models and resources that being developed for the H2020 projects, that will lead to the sustainability of the projects in the long term and the development of the wider field of citizen science.